Smart warehousing solution to improve efficiency, performance and employee health & safety amidst the Covid-19 pandemic

Sonodot Ltd are developing an advanced Smart Warehousing solution to help address key challenges facing today's warehouses and logistics industry. Warehouses are currently ill-equipped to handle high volumes of orders and deliveries, supply chain fluctuations and uncertainties, with added time, human resource and cost pressures during the Covid-19 pandemic.

The project builds on Sonodot's existing indoor tracking technology which was launched in 2019 to continually monitor the movements of material handling vehicles (e.g. forklift trucks) wherever they are in a warehouse. The high-performance location intelligence platform reports this data to warehouse managers, allowing them to make better decisions around safety, human labour and fleet utilisation.

New functionality and tools will be rapidly developed and integrated with the existing Sonodot platform, ready for large-scale pilot installations at the end of the project. Full market launch of standalone solution is anticipated beginning 2021 making a significant contribution to the warehousing and logistics industry in terms of performance and efficiency, whilst ensuring employee health & safety and preparing for short-, mid- and long-term impacts of this global disruption.

Additional funding will allow for the integration with client's bespoke Warehouse Management System and beta-testing in a large-scale warehouse. This work will result in a WMS agnostic interface layer that will facilitate future integration and reduce adoption friction as customers can benefit from Sonodot's real-time optimisation features from their existing tools. This work will also serve as foundation for future integration with Manufacturing Execution Systems (MES) which will open up new market opportunities.